Transglutaminase action and activation in the skin

The correct structure of the skin is essential for life; we wish to understand how its highly specialised barrier develops.

The skin has to withstand trauma and prevent excessive water movement both inward and outward. For this it has developed the cornified envelope, a strengthening matrix of interlinked proteins on the outer epidermal layers with a surrounding water-resistant lipid coat. Changes in either the matrix or lipid may result in defects which can be life threatening.

There are seven members of the transglutaminase enzyme family in the skin. Some are recognized as crucial in developing the cornified envelope, and their altered expression plays a role in a variety of debilitating diseases. However the precise roles of other family members are unknown and it is this we are studying.

Our work studies the importance the transglutaminases by experimentally changing their expression levels in the skin of mice to discover if their misregulation is related with disease. In later studies we will follow the roles of these enzymes in the response of the skin to challenges such as to infection or during healing. Our goal is to understand why the skin has developed such a complex family of enzymes and by understanding their functions provide the basis for the design of novel treatments for human skin diseases.

Technical abstract
Transglutaminases catalyse the introduction of stabilising crosslinks between a variety of epidermal proteins and are essential for cornified envelope development. Of the six epidermal isoforms, some exhibit unique and crucial roles. Thus, TGk mutations result in a severe ichthiosis. However, the in vivo significance of other skin transglutaminases is less well understood. We have deleted TGM3 encoding TGe, the main epidermal enzyme, while this generates a hair follicle phenotype little or no alteration occurs in interfollicular skin, suggesting the enzyme is compensated for here. We will study the roles of other transglutaminases in the epidermis, in particular the novel TGe-like enzyme, TGy. As misregulation of activation of these enzymes has been suggested to induce pathology, the effects of TGe over-activity in the skin will also be addressed. A qualitative and quantitative comparison of the crosslinked substrates in these mouse models will be made to define their roles in development and disease.